Creating the 'Mix-d Museum': developing an online archive to share knowledge on the history of 'mixed race' Britain

This proposal seeks to develop a research network to explore the translation of knowledge on minority ethnic history in Britain - specifically that relating to 'mixed race' people, couples and families - using creative and innovative digital methods. Building collaborations between academics (London South Bank University/University of Kent) and the third sector (Mix-d), the project raises general questions about the visibility and accessibility of minority ethnic history in Britain and asks how knowledge in this field can be better viewed and shared. These questions will be addressed specifically and explored practically and creatively through a small research project: 'Creating the 'Mix-d Museum'. This will involve the development of an interactive online archive for young people and schools based on research findings from a British Academy funded project on racial mixing and mixedness in 20th century Britain.

The proposed research collaboration and the activities emerging from it examines communication of academic knowledge in a digital age, the sharing and ownership of cultural memory and identity and the development of new ways of working to enhance access and creativity.

Potential impact
In addition to academic beneficiaries (see Academic Beneficiaries section), this exploratory research will address the needs of non-academic users for greater substantive knowledge about the history of racial mixing and mixedness in twentieth century Britain. In the immediate term, the research network and project emerging from it will directly benefit the organisation Mix-d, who will use the findings to enhance their own knowledge and practices in working with pupils from mixed racial backgrounds, their families and educators

In light of the lack of substantive knowledge about the history of mixed race people, couples and families in twentieth century Britain, it is expected that the findings will also be of interest to a number of other organisations, services and individuals working in the specific area of support for mixed racial people and families generally (e.g. People in Harmony, Intermix, Mosaic, Starlight). Similarly, the project is likely to be of interest to those working in the general area of minority ethnic history, particularly organisations with an online presence (e.g. Black Atlantic Resource, Equiano Centre, Moving Stories). In both cases, it is foreseeable that the findings can feed into existing resources (e.g. databases of archival material, newsletters, online articles, etc.) to supplement the particular work and focus of the organisations involved. The project may also be of interest to a number of museums (e.g. Imperial War Museum North, M-Shed) who frequently focus on minority ethnic history in their own exhibitions and collections. For example, Mix-d are currently in discussion with Imperial War Museum North about collaborating on an exhibition highlighting the history of racial mixing in Britain.

It is likely that there will be other potential beneficiaries of the research and we will draw on our extensive networks to disseminate our findings more generally as well as identify areas for future collaboration and research. People and families from mixed racial and ethnic backgrounds are of enduring interest to a range of general and specialist national and local broadcast and print media and we are frequently approached by journalists for information in this area. As such, we can also draw on our own established contacts (e.g. The BBC, The Guardian, The Observer, The Sunday Times) as a potential means of disseminating the research network and project more widely.

It is imagined that the findings from the exploratory research will also have long term impacts, through informing further research in this area with other partners with subsequent wider-ranging impacts, including overseas (e.g. by focusing on particular communities, geographies/countries or aspects of racial mixing and mixedness). The research team has a good track record of engagement with voluntary, statutory and government organisations in the UK as regards feeding previous research findings and work on mixed race issues into wider discussions on race and equality (e.g. to ONS, the Commission for Racial Equality, Department for Communities and Local Government, The Runnymede Trust) and would look to engage these contacts further in the development of more extensive work emerging from the initial research network and project. Mix-d also has a developing network of contacts in the USA and Europe and is currently investigating plans to host an international 'e-conference' on experiences of racial mixing and mixedness which the research network and project would most certainly be able to contribute to.